Zap-ZERO: Zero Carbon Routing Service for EV Fleets

The **Zap-ZERO Carbon Routing Service for EV Fleets** offers an innovative electric vehicle (EV) fleet routing service. This innovation will enable fleet managers and EV drivers to plan zero/low carbon intensity routes, and forecast, track, and record the carbon emission associated with every journey and EV charging event. A key part of the project innovation and development will be the application of machine learning to improve the current Zap-platform's routing algorithms in what is a high dynamic data environment.

Currently, no market solution exists for measuring the carbon emissions associated with every charging event and vehicle movement as all reporting is calculated using UK-averages for carbon intensity of the grid and EV energy use per mile. The core innovation of the Zap-ZERO project is to further extend the techniques developed by Advanced Infrastructure Technology by increasing the spatial resolution to include all EV charging locations. AIT's platform will provide unique data inputs to the Zap-Map routing engine to give fleet managers/drivers the additional routing option; namely zero- or lowest-carbon intensity routes.

Under existing regulations, large and medium sized corporate fleets already have to report their carbon emissions using SECR approved methodologies based on established GHG Protocols. However these estimates are known to be incorrect by up to 30% between local and national emissions factors. In addition to providing operational routing solutions for daily vehicle movements, Zap-ZERO records all carbon emissions for every journey (stored in a Journey Data Record) which is available to fleet managers for annual reporting (using market and location based emissions).The project improves the visibility of available EV charging infrastructure and automates the planning of routes according to a fleet manager/driver's requirements which can be selected from: (i) most reliable, (ii) lowest cost, (iii) least time, and (iv) least carbon. In all cases routing can be planned on desktop or app and all routes accessed via app or in-dash using CarPlay and Android Auto vehicle platforms. All routing is fully dynamic and updated in real time in response to changes in availability status of charge points.